Sheffield Hallam University and Penny Hydraulics Limited KTP 23_24 R5

To develop and implement an advanced design for a compact, multi-directional side-loader fork-lift truck incorporating an electric drive and control system whilst retaining and improving the unique, market leading product features.